Queen's University Belfast And Munster Simms Engineering Limited

To embed in-house electronic software and hardware capability including processes and systems to manage software hence accelerating the delivery of innovative products to market.